Designing commercialisation of viral video

"OneTimeTwice make viral videos to generate online “buzz” and increase consumer awareness of companies/products. Enhanced virality through technology increases consumer engagement and experience. These videos attract potential customers but there is no way for these potential customers to purchase items on the fly within the video, or for companies to understand the RoI of the video.

OneTimeTwice will take viral videos a step further, creating engaging stories and truly viral content, adding immersive technology that allows the viewer to delve deeper into the story and enables companies to monetise advertising campaigns and accurately measure RoI."